Quantum optics, spectroscopy

The project will study bound states of electrons and holes in the semiconductor cuprous oxide. It will consider their application for creating quantum technologies such as single photon sources